EPSRC Core Equipment 2024

We request core equipment funding to upgrade and renew several items of multi-user underpinning research equipment that supports the day-to-day activity of a large number of researchers based at University of Nottingham (UoN). These items have been put forward on the basis that they are very heavily used and the investment will support both large numbers of users and large research grant portfolios, ensuring maximum possible benefit. The intention is to improvement the reliability and capacity of core equipment relied on for running research projects on a daily basis by our staff and students. Requested equipment upgrades are presented as four main items: an upgrade to a 400 MHz NMR instrument; a replacement Optical Sampling Engine and ELMO system; upgrades to three X-Ray Diffractometer instruments; an upgrade to a Nikon metallurgical microscope. These investments will be of particular benefit to early career researchers, PhD students, and research technical professionals, these groups being the primary users of the equipment.